The University of Reading and BioInteractions Limited

To develop an osmotic device to effectively remove fluids from patients and so treat the medical condition of oedema without the need of harsh conditions.